Sensing in the community, Wearables and other sensors for at home monitoring of health and wellbeing

Aim

To develop new wearable, connected sensors and data analysis systems to give ownership of health and wellbeing measurements and data to older people with complex health needs and provide useful data on progress to healthcare professionals.

Objectives

Develop robust, user friendly sensor systems for health parameters for older people with complex needs, which can help them self-monitor in a way that meets their requirements.

Develop a data analysis back end for this rich, multi-parameter data to aid patients and healthcare professionals in using results to monitor health and provide early warning of problems that could lead to hospitalization.

Engage with community based support groups for older people with complex health needs to investigate how self-monitoring empowers them to manage and improve their health and wellbeing, through the data gathered from the sensors/data systems.

Technology developed in this project will be actively co-developed in partnership with older people in response to their specific needs.

Mixed methods study of the experience of using digital technology for health in the community, gathering information on best practice for engagement with monitoring for health in individuals with complex health needs.